Reliance or Resilience? Volcanism and the Ancient Maya

Context: The ancient Maya, renowned for their remarkable cultural achievements and complex societal structures, prospered within the diverse volcanic landscapes of Mesoamerica (a vast region that today includes Mexico, Guatemala, Belize, Honduras and El Salvador) for over a millennium. Although interwoven into their history, and possibly even a contributing cause for their enigmatic decline, the relationship of the ancient Maya and the surrounding volcanism remains unclear. Large magnitude eruptions have occurred frequently across Mesoamerica, meaning volcanism has not only played a profound role in shaping their environment, but likely influenced Maya settlement patterns, local soil fertility, cultural practices and offered useful raw materials. These explosive events also posed serious hazards for nearby communities (via ash fall, pyroclastic and lava flows), and may even have caused significant climatic perturbations, exacerbating problems during their decline in the Terminal Classic Period (AD 800-1000). Were the ancient Maya reliant on the benefits of past volcanism for establishing and maintaining healthy societal structures? Did the frequency and dispersal of eruptions change during their decline? Was explosive activity another source of adversity for the Maya? These longstanding questions are critical for our understanding of ancient civilisations, and have important implications for hazard assessments and engagement within volcanic landscapes.

Aim: Utilising newly discovered annually-laminated lake sediments from the Yucatán Peninsula, this project unravels the multifaceted relationship between volcanism and the ancient Maya, offering a new perspective on their society, culture and interaction with their environment. It is evident that volcanic ash (tephra) frequently blanketed the lowlands, but until now has only been recorded in patchy sedimentary records with limited chronology (e.g., coastal terraces). This project will locate discrete microscopic ash layers (cryptotephra) within the lake sediments, meaning they can be used to determine the timing and frequency of eruptions (at a sub-annual resolution) affecting key Mayan states for the first time. Moreover, utilising the climate indicators preserved within the sediments, we can also directly assess the climatic impact of large magnitude events.

Objectives (O):

O1: Determine the precise timing of Holocene ash fall events dispersed across the Yucatán Peninsula

O2: Establish the environmental impacts of the large eruptions using the lake climate proxies

O3: Assess the synchronicity of key volcanic events and archaeological developments

O4: Use the improved eruption chronology and ash dispersal to provide insight into future volcanic hazards

Wider Applications: In addition to directly testing longstanding hypotheses relating to the success and decline of the ancient Maya, the project provides a fresh perspective on civilisation resilience, particularly in the context of natural hazards and extreme climate. Mesoamerica is one of the worlds most exposed regions to climate change and is already experiencing unprecedented and unpredictable weather. Moreover, these events are most severely impacting vulnerable communities undergoing other socio-economic pressures, further paralleling this project's theme. Another key outcome is the refined eruption framework, which will establish the precise timing and dispersal of past eruptions. This is essential for accurate hazard assessments and significant for present day communities, including the many Maya, who occupy these regions today.